Positional identity of adult stem cells during limb regeneration

The ability to regenerate the adult limb is present in salamanders like the newt, and it has now become a long term goal for regenerative medicine in humans. Regeneration in a newt always gives rise just to the structures that were removed by amputation. Amputation at the wrist gives a hand, while amputation at the shoulder gives an entire arm. Regeneration proceeds from special stem cells which arise at the end of the stump. If we understood the difference between wrist level and shoulder level cells in a salamander, we would be in a much stronger position to engineer appropriate regeneration in man. The aim of our research is to understand what this difference is, and how it works in a salamander to control how much of the limb is regenerated.

Technical abstract
The objective of this proposal is to understand how adult stem cells are specified to regenerate just those structures that are distal to their level of origin in the salamander limb (eg wrist cells give rise to a hand). This property determines the extent of regeneration on the proximodistal (PD) axis after amputation, and is a critical aspect of the limb blastema, the autonomously regenerating mound of mesechymal stem cells at the end of the stump. Previous work has identified a cell surface protein with a glycolipid anchor, called Prod 1/CD59, which is implicated in PD specification, and has also identified a secreted protein XAG2, which is a putative ligand for Prod 1. The mechanism of action of Prod 1 and its ligand will be studied in larval and adult limb blastemas transfected by electroporation, in confrontations of proximal and distal blastemas in culture, and in dissociated limb cells that are established in culture. These approaches should allow us to determine if Prod 1 expression can specify anteroposterior or dorsoventral identity of the regenerated as well as proximodistal, and how it might interact with other signal transduction pathways mediated by retinoic acid receptors, epidermal growth factor receptors, or bone mophogenetic protein receptors. The identification of Prod 1 and XAG2 should allow us to test a model for recognition of PD disparity between neighbouring cells based on activation of spare Prod 1 receptors. A critical aspect of the stem cell niche in limb regeneration is provided by regenerating peripheral nerve, and XAG2 is a new candidate for mediating the nerve dependence of cell proliferation in the blastema. This possibility will be tested by expressing it after electroporation of a denervated limb blastema, followed by analysis of proliferation and regeneration relative to the innervated contralateral blastema. Our analysis should provide new information about PD specification of limb stem cells at the molecular and cellular levels. This information will be critical for future efforts to engineer appropriately specified mammalian counterparts for regenerative medicine.